UnBias: Emancipating Users Against Algorithmic Biases for a Trusted Digital Economy

Contrary to public opinion, young people care about their personal data and want a digital world more transparent, a digital world they can trust. For example, little is known about how Amazon is able to tailor advertisements and recommend products that are actually interesting for potential online customers, or how Facebook decides which news Facebook users may be more inclined to read. All the mechanisms that support this filtering of information and products is obscure and internet users would like to know more about it, such as possible bias in their behaviour and, more importantly, have some control over these recommender systems.

This project aims to closely work with young people to further understand how aware 'digital natives' are about algorithm bias, their attitudes and main concerns and recommendations when interacting with such systems. This information will help us to better understand the way young people interact with such systems and identify youth-led solutions for teaching critical thinking toward digital information systems. We will apply different engagement tools and methodologies including focus groups, workshops and youth 'juries' to facilitate discussion, reflection and a deeper understanding of youth online behaviour and youth-lead software solutions.

Relevant for this project is the development of 'fairer' algorithms with young people or non-experts as well as with experts. To do that, we intend to run a series of hackathons or workshops in which expert programmers and young people will work together to produce and evaluate new fairer algorithms that will produce more transparent and less creepy outputs. We will also run an 'ethicon'; an innovative approach in which scientists and ethicists work together to produce ethically justifiable algorithm design. During this process the project will be able to identify a series of principles that will contribute to the development of a platform that will allow users to have more control over the existing online filtering systems. In other words, this project will provide citizens with the skills and tools to better judge when and how much to trust the information they are given, understand the digital identity that algorithms create from user's personal data as well as protecting the users' privacy and online security.

This project will provide policy recommendations, ethical guidelines and a 'fairness toolkit' co-produced with young people and other stakeholders that will include educational materials and resources co-designed to support youth understanding about online environments as well as raise awareness among online providers about the concerns and rights of young internet users. This project is relevant for young people as well as society as a whole to ensure trust and transparency are not missing from the internet.

The results will be widely disseminated to a variety of audiences ranging from academic peer-review journals to community groups of interest such as secondary schools and youth clubs.

Potential impact
*General Public:*
The public is at the centre of this project from the initial co-design of scenarios/tasks, through the 'Youth Juries' workshops and focus group sessions that map public concerns, to co-design Hackathons and prototype evaluation sessions.

Educational materials produced as part of the project will be made available to educators, guardians and other stakeholders. These materials will help to empower citizens with skills and tools to reflect upon the behaviour of social media algorithms so that they will be better positioned to know which online services to trust, manage their online identity and privacy and be more secure from unwanted manipulation.

In addition workshop with young people, their guardians and educators, the project will also include dedicated public engagement and communications activities, such as presentations associated at:
- ESRC Research Methods Festival.
- ESRC Festival of Social Science.
- Nesta's Future Fest [futurefest.org], a weekend dedicated to "radical ideas, compelling talks and immersive experiences to inspire, excite and challenge perceptions of the future".
- MozFest in London, an annual hackathon organized by the Mozilla foundation.

*Policy-makers:*
Our findings regarding the cumulative impact of filtering/recommender algorithms on users will be communicated to the Information Commissioner's Office, to facilitate evidence based policy review related to the UK Data Protection Act's 'principle 6' on the "protection of individuals against having significant decisions made about them by wholly automated mean".
A report on teaching critical inquiry of algorithm mediated information will be prepared for presentation to the minister for internet safety and security for contributing towards evidence based policy making.
A report, summarizing our findings on subjective experiences of algorithm 'fairness' and related design guidelines for 'fair' information control algorithms will be produced for industry bodies, to support the development of improved industry guidelines on transparency and responsible innovation.

*Industry:*
There will be a series of workshops for software developers and service providers to encourage thinking about implicit and explicit biases that may affect information control algorithms. It is the hope that these workshops will stimulate innovations that will boost the reputation of the UK Digital Economy as leader in trustworthy, reliable systems.
The project will tap into an existing network of over 200 commercial partners at the Horizon Digital Economy Research institute to disseminate findings and encourage participation in relevant events. One route to engagement with SMEs will be through Continuing Professional Development workshops. Efforts will be particularly focused on sectors where understanding human behaviour and 'fair' unbiased information provision is business-critical, such as market analysis and product evaluation.
Beyond the immediate benefits to citizens, the outcomes will also contribute towards a fairer digital economy by helping to expose anticompetitive practices that might be embedded in algorithm behaviours and which harm SMEs especially.

*Third Sector:*
The educational materials produced by this project will be made available to support programmes by NGOs and Charities, like the Mozilla foundation, in teaching young people how to develop critically inquiring attitudes towards digital systems. Starting from the first year the project will engage with these organizations as an important part of the stakeholders workshops.
The 'Youth Juries' workshops will build on existing links between the Horizon Digital Economy Research institute and the iRights coalition which promotes the rights of young people online.